Is the treatment of HIV causing irreversible mitochondrial damage leading to long-term health consequences?

39.5 million people are suffering from HIV/AIDS. Modern HIV treatment (HAART) has led to enormous improvements in survival, however many patients are developing disabling complications of long-term therapy such as muscle, nerve and fat damage. Once these problems develop they are usually irreversible. They are thought to arise because of damage to mitochondria (energy-producing units within our body‘s cells) by certain drugs; however the mechanism is not fully understood.

We will investigate these questions by functional and genetic analyses on muscle samples from patients on various HAART regimens. We will perform functional MRI scanning, which can detect the production of energy within muscle.

We aim to show that damage to the genetic code of mitochondria is responsible for the long-term complications of certain HAART drugs, leading to a biochemical defect of mitochondrial function. We anticipate that functional MRI could detect these problems without an invasive test. These advances will help doctors choose the best therapy for patients and aid in the prevention and early detection of complications.

The investigator is an Infectious Diseases doctor, working within the world-leading Mitochondrial Research Group at Newcastle University, providing a unique opportunity to tackle this important problem through collaborative experimental medicine and laboratory research.

Technical abstract
Aims and Objectives:
Highly active antiretroviral therapy (HAART) for HIV infection is associated with potentially disabling long-term complications such as myopathy, neuropathy and lipodystrophy. Mitochondrial dysfunction due to inhibition of mitochondrial DNA polymerase gamma by nucleoside reverse transcriptase inhibitors (NRTIs) is implicated in these complications, but mitochondrial DNA (mtDNA) depletion does not fully explain the pathophysiology. Our hypothesis is that accumulated somatic mtDNA mutations are more important in the long-term and irreversible complications of NRTI therapy.

We therefore aim to: (a) determine the role of somatic mtDNA mutation in the complications of NRTI treatment; (b) assess the utility of functional MRI (fMRI) in the non-invasive investigation, and early detection of such complications.

Design and Methodology:
(a) Muscle biopsies will be performed on the following HIV-infected subjects (n=20 per group): zidovudine-based HAART; tenofovir- or abacavir-based HAART; treatment switched to tenofovir- or abacavir-based HAART; treatment-naïve. Cryostat sections will be subjected to: COX-SDH histochemistry; single fibre laser micro-dissection; whole mitochondrial genome sequencing; mtDNA quantification by real-time PCR. Frequency of COX deficiency will be compared between treatment groups and with healthy controls, as will the spectrum of mtDNA mutations found.

(b) Zidovudine-treated and HAART-naïve subjects (n=10 each) will undergo fMRI (31P magnetic resonance spectroscopy) of lower limb muscles. Abnormal production of ATP will be correlated with clinical and histochemical findings.

Scientific and Medical Opportunities:
We anticipate that these experiments will demonstrate that somatic mutations in mtDNA accumulate in zidovudine-treated patients. This will significantly clarify the mechanism of long-term drug complications and why they are largely irreversible. This will aid clinicians in choosing safest HAART regimens.

We anticipate that fMRI will provide a novel method for assessing mitochondrial dysfunction in antiretroviral treatment. This technique could be applied in the evaluation of new therapies, and as a diagnostic tool in patients presenting with symptoms that may be attributable to mitochondrial dysfunction. At present there is no reliable non-invasive method for evaluating such problems.

This work is clinically important because an enormous number of people are infected with HIV worldwide. Zidovudine continues to be a key drug, particularly in the developing world, where it is first-choice agent. Furthermore as somatic mtDNA mutations take time to accumulate, and antiretroviral therapy has only been widely available for a relatively short period of time it is important to know whether there is a ticking ‘time-bomb‘ of secondary mtDNA disease.